Importance of N-glycosylation at the Neuromuscular Junction

Asparagine-linked glycosylation (N-glycosylation) is the process of attaching complex carbohydrate trees to asparagines in a peptide motif consisting of Asparagine-X-Serine/Threonine, where X can be any amino acid except proline. N-glycosylation is one of the most common forms of post-translational modification that is present on roughly half of the proteins produced in our body. It is essential to all complex life, yet we do not know the purpose of most N-linked glycans. Mutations in genes involved in N-glycosylation can lead to a spectrum of developmental disorders from congenital myasthenic syndromes (CMS) to congenital disorders of glycosylation (CDG). CMS is caused by abnormal communication between motor neurons and skeletal muscles at the neuromuscular junction, leading to fatigable muscle weakness. CDG are typically multisystem disorders where patients suffer from global developmental delay.
Only symptomatic treatments are available for CMS patients and the vast majority of CDG patients. More than half of CMS patients are still disabled to some extent even on optimised treatment, with a third still needing access to a wheelchair. The vast majority of CDG patients are severely disabled, and cannot live independent lives, with nearly 30% of patients dying prematurely, most commonly due to heart failure. Therefore, there is an urgent need for better disease altering treatments for both CMS and CDG patients.
CMS can be caused by genetic variants in over 30 genes, while CDG causing variants have been found in over 120 genes. Therefore, diagnosis for both sets of patients can be complex, requiring the collaboration of specialised physicians, clinical geneticists and research scientists.
By studying N-glycosylation and neuromuscular junctions in both normal and disease states I aim to gain a better understanding of how the complex biological mechanisms work normally, by seeing how it goes wrong in disease. This will then inform me on how I can achieve my second aim of developing new treatments to repair the faulty mechanisms in patients with CMS and CDG.
I have assembled a multidisciplined team of scientists that have expertise in structural biology, biochemistry, electrophysiology, genetics, molecular biology, cell biology and animal husbandry to study biology from atomic resolution to the whole organism. Our team is integrated into the national referral service for CMS, helping diagnose and treat patients from across the UK. We are also collaborating with industrial partners to carry out pre-clinical trials on new treatments for CMS. Therefore, we are well placed to translate positive findings from pre-clinical trials to first in man studies.
The objectives of this transition support proposal are to complete the projects that are nearing completion to publish our findings in scientific journals, and to extend our functional diagnostic work to help one of the main clinical genetics teams in the UK to help diagnose CDG patients.

Technical abstract
N-glycosylation is one of the most common post-translational modifications in our body, existing in nearly every cell. Yet, mutations in genes that produce enzymes catalysing some of the earliest steps in the process can lead to a spectrum of clinical phenotypes from a pure myasthenic syndrome to a devastating multisystem disorder and neonatal death. Even CDGs associated with two proteins that form an obligate heteromultimeric complex for catalysis can produce very different phenotypic spectrum and inheritance patterns.

I have established a multidisciplined group to better understand the fundamental biology underlying N-glycosylation and its role in neuromuscular transmissions as well as the pathogenesis of congenital disorders associated with N-glycosylation and the neuromuscular junction. Our group uses a wide range of experimental approaches, from structural biology, enzymology, biophysical characterisation, molecular biology, cell biology, and animal models of disease. We are partnering with the Membrane Protein Laboratory at Diamond Light Source for structural studies, and we are collaborating with Prof Ben Davis' group to access dolichyl substrates of the proteins involved in lipid linked oligosaccharide synthesis. Our group is integrated into the national referral service for congenital myasthenia, carrying out research diagnostics to determine whether variants of unknown significance (VUS) identified in patients are pathogenic. We are also partnering with the Neurogenetics Laboratory ay UCL to help determine the pathogenicity of VUS identified in suspected patients of congenital disorders of glycosylation.

For this transition support award, I will complete the studies from my MRC career development fellowship and prepare the data for publication in peer reviewed scientific journals. I will also establish the lab capabilities to carry out functional diagnostics for the congenital disorders of glycosylation, which are sorely lacking in the UK.